Combining Advanced Materials for Interface Engineering: Simulation

In condensed matter physics we now have a large range of exciting systems such as 2D magnets, topological insulators, organic spintronics. Each is interesting in its own right, but when combined, new physics can occur at the interface. In the Combining Advanced Materials for Interface Engineering (CAMIE) Programme Grant we are researching interfaces between such systems with a combination of experiment, theory and simulation. This project will help to develop new models to describe the interaction between ferroelectrics and thin film magnets and use new techniques in spin modelling such as quantum thermostating and metadynamics to study the effect of temperature on magnetic properties at the interface.